Team gamification of health CPD: closing the gap between research and practice.

"The National Elf Service website was launched in 2015 to help practitioners in health and social care keep up to date with the latest evidence based research relevant to practice: [www.nationalelfservice.net][0]

The website provides a digital platform where expert-written, clinically relevant blogs can be freely accessed. This platform is well established and has a significant reputation in the field and a huge following on social media. Website subscribers who pay a fee have the benefit of a range of CPD (continuing professional development) features such as alerts, reflective practice notes, private discussions and gamified incentives to increase engagement.

The challenge that this project will address is to use team gamification to help participants achieve their goals of keeping up to date with the latest evidence-based research in their fields in a timely, efficient, effective, and enjoyable manner; and, in particular, to engage more fully in the online CPD and community features that are available as part of the functionality.

A basic level of individual gamification is already in place (in the form of points, badges, leader-boards and CPD certificates) but this needs to be expanded with team gamification techniques not currently seen at scale anywhere in the digital health sector.

The outcome will be an innovative gamification system that is appropriate to the context and that will encourage practitioners to engage more fully with evidence-based research, to the mutual benefit of patients, carers, clinicians, researchers, policy makers and society at large.

[0]: http://www.nationalelfservice.net/"